DAIRY F.A.R.M.E.R. - DAIRY Facility for Abstracting Resources from Manure to Enhance Revenue

This project aims to address the potential problems caused to UK waters from phosphorous and nitrogen in animal wastes - in this case dairy cow slurry. We are aiming to demonstrate the feasibility of a **F**acility for **A**bstracting **R**esources from **M**anure to **E**nhance **R**evenue (**F.A.R.M.E.R.**) that is capable of extracting more than 80% of phosphorous and 40% nitrogen from slurry in the form of struvite. Crystalline struvite is an easily movable and spreadable slow release fertiliser for soils in need of nitrogen and phosphorous. It is expected that **F.A.R.M.E.R.** would simultaneously remove a serious environmental risk and financial burden facing dairy farmers and give them a saleable fertiliser product. In doing so it could provide a solution to the need for a closed loop phosphorous cycle in UK agriculture. **F.A.R.M.E.R** could be adapted to be applied across the livestock sector beyond dairy and could even be used by water companies in the wastewater industry.